Neighbourly Music Collective – The music collaboration and publishing platform

Neighbourly Music is proud to present The Neighbourly Music Collective, a music collaboration and publishing platform where music creators can find new collaborators with the ultimate aim of growing long term publishing revenue for these collaborations.

For platform subscribers we have regular great offers including regular invitation only writing and production camps to enable new collaborations to deliver on their musical vision at our leading collaborative sound recording and production facility.

Through the combination of our growing numbers of artists, producers and writers on the Neighbourly Music Collective and our first rate facilities we will enable music creator relationships to intuitively form, grow and ultimately deliver the greatest music which we will then commercially develop in partnership to deliver on its full potential providing long term growing and sustainable publishing revenue for UK music creators.